Belfast Metropolitan College and McFarland Associates Limited

To develop a revolutionary low power, off-grid interrogation unit to enable the use of fibre optic sensors for Structural Health Monitoring in remote locations. A unit independent of mains power and internet is essential for asset management through predictive maintenance.